Analysis of proapoptotic markers and cytoskeletal changes in the hippocampus in murine scrapie

Technical abstract
Transmissible spongiform encephalopathy (TSE) diseases provoke a spectrum of degeneration in the central nervous system, which is initiated long before clinical disease can be identified. Detailed studies of the sequence of pathology in the hippocampus in two contrasting murine scrapie models has revealed early neuronal damage associated with subsequent apoptosis. The neuronal damage and subsequent neuronal loss observed in these scrapie mouse models suggest that the neuronal cell death observed in TSEs in through an apoptotic mechanism, although the trigger for this event is unknown. The apoptotic neuronal loss may be initiated through a caspase dependent mechanism, although which pathways are involved is yet to be elucidated. Sequential studies in the 87V/VM and ME7/CV scrapie mouse models will be performed to identify early changes in proapoptotic markers of disease. A pathological abnormality observed in hippocampal neurons early in the disease process is dendritic damage due to cytoskeletal disruption. Further studies will be performed to analyse the distribution of cytoskeletal proteins in the brains of mice throughout the incubation period of disease. Initial studies analysing the role of the Mitogen activated kinase pathways in the neurodegeneration observed in both scrapie mouse models has indicated that the ERK1/2 MapKinases may be involved in the cytoskeletal changes observed in hippocampal neurons. The role of the MapKinase ERK1/2 pathway and its involvement in the neuronal damage and subsequent neuronal loss will be investigated.